Newton Fund - Erva Mate Drying

The proposed project will use UK technology to develop equipment to be used by the Brazilin Mate tea

industry. Current practice utilises wood smoke in direct contact with the tea during the drying process. This has

the potential for contamination of the tea and also exposes the workers to the smoke. The solution being

developed will still use waste products from tea growing to generate the heat, but will use this to heat air

which will then be used in the drying process, transferring the heat from the smoke to the clean air using heat

pipe technology.